Aneurysm detection and growth monitoring through non-invasive peripheral measurements.

This project involves the development of pulse wave haemodynamics models, their numerical solution, and associated wave theory, to develop novel methods for aneurysm detection by using non-invasive peripheral measurements. These physics-based models will then be augmented by machine-learning techniques to increase both accuracy and robustness. Finally, methods to infer/monitor aneurysm growth from frequent semi-continuous peripheral measurements will be developed so that the predictive models can inform on the timing of an intervention prior to aneurysm rupture.